TipTechHub: a smart modular finance platform for the underbanked tipped workforce unlocking financial education, ISAs, savings accounts, benefits, and cards

Despite recently passing the Employment (Allocation of Tips) Act 2023, fair tip allocation and record-keeping remains an issue for hospitality employers. Cash tips often go unreported and existing distribution systems struggle with compliance, which is only exacerbated by the hospitality industry's high staff turnover.

In addition, irregular income and seasonality makes it difficult for hospitality workers to access financial services, resulting in a preference for cash and minimal long-term savings.

To address this systemic problem, TiPJAR wants to develop 'TipTechHub', the central finance platform for underbanked tipped workers.

It will feature financial education, dedicated ISA and savings accounts, benefits and cards, and integrates with TiPJAR's existing digital tip distribution platform for employers. This will allow hospitality workers worldwide to receive tips directly from employers through a dedicated TiPJAR account, linked to a payment card for daily expenses and a savings account for the future.